Wevolver - Feasibility Study

As the hardware development process continues to grow faster, more decentralised, collaborative & open,

Wevolver is positioned to become its central platform, much as Github.com is the central hub in software.

This project will enable Wevolver to explore new international partnerships in order to bring innovative,

new functionalities to its award-winning platform, positioning it at the forefront of online collaborative

software tools for product lifecycle management.